Adult firesetters: Does fire education lead to behaviour change?

Deliberate firesetting carries a substantial human cost. Last year in England, 69,782 deliberate fires were recorded,
resulting in 43 fire-related fatalities and 864 non-fatal casualties (Home Office, 2022). A high percentage of
untreated firesetters commit a fire-related reoffence (see meta-analysis, Sambrooks et al., 2021).
Fire education is a common and successful intervention to reduce firesetting recidivism among young firesetters
(Franklin et al., 2002). For adult firesetters, however, until the development of the Firesetters' Integrated
Responsive Educational Programme (FIRE-P), no specialist fire education was available (Palmer et al., 2007).
FIRE-P is an unprecedented psycho-educational intervention and sentencing option in Hampshire and the Isle of
Wight for adults who have set deliberate fires (Morris-Jones et al., 2022). The aim is to alter or undermine
firesetters' offence-supporting cognitions, such as the belief that fire is not dangerous (Ó Ciardha & Gannon,
2012).